OptiWare: Optimisation of Port Warehousing Compliance with Non-Intrusive Methods and Generative AI

The **OptiWare (Optimisation of Port Warehousing Compliance with Non-Intrusive Methods and Generative AI)** project introduces an advanced Artificial Intelligence (AI) framework designed to revolutionise tracking and management in warehouse environments. By leveraging cutting-edge non-intrusive tracking technologies, such as computer vision, alongside Large Language Models, OptiWare aims to significantly enhance operational efficiency, accuracy, and security, particularly in complex and highly regulated settings like freeports.

OptiWare's innovative dual-technology approach ensures robust and fail-safe real-time tracking of goods within a warehouse. Computer vision provides visual verification of goods and their condition, while RFID delivers precise location tracking. Together, these technologies overcome the limitations of each when used in isolation, providing a comprehensive solution for monitoring and managing warehouse operations.

A core feature of OptiWare is the deployment of a sophisticated Large Language Model (LLM) to generate dynamic notifications based on specific events, such as unauthorised movement of goods or their exit from designated customs zones. These customizable, context-sensitive notifications are disseminated instantly across email, text, and audio alerts, ensuring timely and effective communication. The system also logs these events, creating a detailed and auditable record of warehouse activities for compliance, security, and operational review.

Beyond monitoring, OptiWare's AI actively participates in decision-making, assessing each event to determine the necessity and content of notifications. This makes OptiWare a proactive participant in warehouse management, dynamically adapting notifications to meet specific operational parameters and requirements, ensuring relevance and precision in alerting and reporting.

OptiWare is a transformative leap in warehouse management technology, offering automated, accurate tracking and an innovative notification system. This solution aligns with the UK's National AI Strategy, demonstrating a practical application of AI and machine learning to tackle real-world business challenges and improve productivity in the logistics sector.